Cardiff University EPSRC Capital Award support for Early Career Researchers

Cardiff University will use EPSRC's Capital Award to purchase equipment that enhances the research environments of early career researchers (ECR) and supports their transition into the next generation of researchers. The funding will be allocated via an internal call with each proposal being led by an ECR that meets the criteria set out in the EPSRC's call document. Such equipment will contribute towards the development of World Class Labs and will enhance the overall research capacity of ECRs and the broader academic community. The Award will also be used to promote a culture of collaboration and equipment sharing between ECRs and the broader academic community.

Potential impact
The Capital Award will make a major impact on the research environment of the ECR community and enhance their overall scientific productivity. The equipment purchased will support a broad range of high quality research and enable ECRs to develop their careers and become more effective at securing additional research funding. The Award will also be used to promote collaboration and equipment sharing at a regional and national level.
Since the funding will be awarded via an open competition, ECRs will be required to clearly demonstrate the anticipated impact of any research enabled by the equipment as part of the application process. They will also be required to provide a report at the end of the project to ensure that the impacts of EPSRC's investment are monitored and evaluated.